Hypetex

GPFone drives innovation and the creation of differentiated consumer products through technologically robust and aesthetically unique composites. It has created Hypetex, the world’s first coloured carbon fibre composite. Hypetex is a revolutionary technology that has received global recognition and is set to be embraced by major industries worldwide. Hypetex is light, bright, bold and strong, making it perfect for use in multiple consumer sectors. The ability to bring customised colours to carbon fibre materials whilst maintaining their performance has the potential to further accelerate the growth of this multi-billion dollar industry.